SCOPE - Smooth high Conductivity Organic Photovoltaic Electrodes

The SCOPE project addresses a significant issue in the commercialisation of organic photovoltaic devices, namely the need for low cost, high conductivity, transparent, flexible electrodes that overcome the issues of cost, resistivity and fragility associated with existing technologies such as indium tin oxide (ITO).
The project will develop electro-less plated grid structures, adapting and evolving existing processes to meet the requirements of organic photovoltaic devices. The project focus is on reel-to-reel compatible fabrication techniques and development of processes that are consistent with mass manufacturing.
The project partners are Conductive Inkjet Technology (CIT), world leaders in electro-less plating of patterned flexible substrates and Eight19, an innovative start-up spinning out of the University of Cambridge developing 3rd generation printed solar cells